Foliation Theory in Birational Geometry

The goal of the Minimal Model Program is to generalise the main results
of the Castelnuovo-Enrique-Severi classification of algebraic surfaces, to
higher dimensional projective varieties.
The programme was started by Mori in the 1980s, for which he won the
prestigious Fields Medal. It was successfully carried out for projective
threefolds by Kawamata, Kollár, Miyaoka, Mori, Reid, Shokurov and many
others. More recently, some of these results were also generalised to any dimension.

The purpose of the proposed research is to develop new techniques, using
Foliation Theory, to solve some of the current obstacles in the Minimal
Model Program. This will be achieved by combining together tools from different areas of mathematics,
such as Number Theory, Kähler Geometry and Analysis. In particular, I plan to use the new results
in the Minimal Model Program to study the classification of foliations over
a projective variety.

Potential impact
Since the beginning of the last century, Algebraic Geometry has played a central
role in Mathematics and is widely applied into many different disciplines, such
as Physics, Cryptography, Robotics and Economics.
In particular, Birational Geometry has also proven to be a very useful tool in
Theoretical Physics, especially in String Theory.

The main goal of my research is to develop new techniques and tools in the
classification of projective varieties. The impact of such results will be far-reaching;
not only does it overcome one of the major obstacles in the study of Algebraic
Geometry, one may also expect that a deeper understanding of Minimal Model
Program will influence many other fields where Algebraic Geometry
plays an integral role.